Multimodal MRI methods to quantify blood-brain barrier dysfunction in the ageing brain

The project will involve using data gathered from ongoing and previous studies that are concerned with minor strokes in patients e.g. Minor Stroke Study (MSS) 2, Sleep Apnoea studies, at the Edinburgh Imaging Facility, Royal Infirmary Edinburgh. Data may be gathered using various MRI techniques, such as Dynamic Contrast-Enhanced (DCE), and Arterial Spin Labelling (ASL).
This data will undergo various processing steps (utilising FSL, MATLAB, shell-scripting etc.) so that it can be used to investigate some of the typical issues that are associated with ageing, such as those that are associated with cerebral Small Vessel Disease (SVD). An example is acute lacunar infarcts, which would be visible in patients following an ischaemic stroke. This project aims to gain a better understanding of the effects of blood-brain barrier leakage and SVD.